University of Plymouth and Secure Innovation Limited KTP 25_26 R1

To develop and embed a robust, reliable and cost-effective satellite communication system to allow the global tracking and monitoring of high value assets in areas with poor, or no GSM coverage.